SoundVault - Music Licensing Platform

SoundVault is a global online B2B music licensing marketplace which licenses music from
composers (music sellers) to media producers (music buyers) around the globe for use in
movies, TV, radio, gaming, advertising, IPTV, online and apps.
The SMART DP Project will enable SV to prototype 4 unique enhancements: 1 – Licensing
Database 2 - B2B2C IPTV licensing solution 3 - Mobile playlist and licensing solution . 4 -
Search & Discovery. Collectively these enhancements will provide the first complete ‘end-toend’
solution for composers and libraries, enhancing British Copyright and creative industries.
Project Management: Utilises an Agile Software Development approach enabling us to divide
tasks for each milestone into manageable packets, and to view incremental progress of each
member in the team.
Project Deliverables: There are 4 distinct development phases to the project, with each phase
being subdivided into Management, Design, Programming, and Appraisal tasks. Phase
Description:
Phase 1: Licensing Database.
Phase 2: IPTV licensing solution
Phase 3: Mobile playlist & licensing.
Phase 4: Search & discovery (Data-mining).
R&D: R&D will be carried out by the Management and Technical teams.